Development of 3D metal printing capability for challenging environments

The work is focused but not limited to remote environments, such as underwater, nuclear and low gravity. This applied research will be based on fundamental investigation and understanding of forces affecting melting characteristics and solidification of weld bead in 3D printing. The main focus will be put on laser-based sources. Understanding the fundamental principles of pressure, gravity and other forces on laser-material interaction and formation of the melt pool is vital to develop robust process. Different research methods, including experimental trials with various monitoring equipment and numerical modelling will be used to understand phenomena governing the process. The project will require cross-field collaboration and development of sophisticated experimental set-ups to gain insight into the process physics.